Game-Changing Indoor Positioning Technology

"Navenio is a pioneering SME seeking to become a world leader in the global indoor positioning system (IPS) market.

The proposed project will see the development and release of an accurate, infrastructure-free indoor positioning system to improve the efficiency of staff and asset movement, producing cost savings of millions of pounds and introducing a transformative new technology to the global market."